CE+2

Specialising in responsive website design and development and working with clients across a broad range of sectors, both locally and internationally, we add value to businesses and organisations with carefully planned approaches that deliver measurable results. That's not all we do though; supported by a strong network of fellow professionals, we can help you in a number of areas when it comes to your website and digital strategy.